Miniature Frequency Combs for Applications in Quantum Time-Keeping

Keeping A frequency comb is a laser technology providing a sequence of ultra-narrow, precisely spaced optical frequencies whose positions are defined by just two radio
frequencies, and can be considered as a "gear wheel" that provides a rigid connection between radio frequencies and optical frequencies. By using radio frequencies referenced to a quantum standard e.g. GPS time or a hydrogen maser, a frequency comb can provide atomically traceable optical frequencies with a precision at the 10^-12 level. Conversely,
when the frequency comb is stabilized in the optical domain, e.g. by referencing one comb line to an emerging quantumoptical standard like a clock transition in a neutral Sr atom, it can be used to generate precision radio frequencies required for distributing "quantum time" across a network, with applications in telecommunications, finance and defence. Heriot-Watt's Ultrafast Optics Group is a leading developer of frequency combs in the UK. Using a proprietary bonding technique, we have already published results showing a route to "palm-sized" frequency combs that consist simply of a handful of micro-optical elements bonded to a baseplate (Opt. Lett. 46, 5429 (2021)).We are now seeking a talented MPhys, MEng or MSc graduate to join our team as a PhD student to develop fully stabilized laser frequency combs based on applying this technology to Yb:ceramic and Ti:sapphire lasers. The project is available from October 2022, with flexibility for a deferred start into 2023.Key targets are the development of: a radio-frequency-stabilized, diode-pumped and "palm-sized" Ti:sapphire frequency comb an optically-referenced Yb:ceramic frequency comb, stabilized to transitions in molecular iodine a line-narrowed comb by referencing to an external stable cavity. ultimately, an optical synthesizer, where the precision of the comb is transferred to multiple cw lasers e.g. the cooling, trapping and clock lasers for a neutral strontium optical lattice clock, including 461 nm, 679 nm, 707 nm, 689 nm, 698 nm and 813 nm.This is a PhD research project in [discipline on which they are to be registered e.g. Physics].